AI-inspired closed loop electrical neuromodulation in multiple domains

Neural interfaces are a promising field of research from the perspective of uncovering the mechanisms behind neurological function at a cell cohort level, and from the perspective of implantable devices for the treatment of conditions such as epilepsy and Alzheimer's disease.

During in vitro studies, cells or tissues are investigated outside their natural biological context, whereas when in vivo whole living organisms or animals are used. It is also possible to examine whole, explanted nerves or other biological tissue within an in vitro setup, which is typically referred to as ex vivo. Neural interfaces use electrical stimulus to modulate neuronal signalling. For in vivo approaches, electrical stimulation artificially changes neuronal signalling that would naturally occur in nerves such as the vagus, whereas for in vitro approaches, electrical stimulation acts as a substitute for afferent signals. Critically, although a few neuromodulation devices exist for clinical purposes, these devices conduct stimulation blindly without feedback from the resultant effect of the stimulating activity, making neuromodulation practices inefficient. There is, therefore, an urgent need for a closed loop system capable of decoding the electrical stimulation pattern in real-time, based on previous recordings.
Another obstacle for neural interfaces is that detected neural signals are noisy, time-varying, and sensitive to a wide range of parameters. Although it is possible to tune these parameters and filter this data using conventional programming and engineering approaches, this is typically a very manual and time-consuming process. In areas with similar signal processing problems, AI techniques such as convolutional neural networks and AutoML have shown promising results and have been proposed as potential solutions.

Finally, the development of neuromodulation devices typically employs in vivo animal experimentation, with up to 17,500 animals being killed each year for vagus nerve research alone. It is therefore desirable to conduct these experiments using a physiologically relevant in vitro setup; however, such preparation does not exist for ex vivo vagus nerve research, and it requires in vivo validation.

Bearing these challenges in mind, this project aims to explore the development of an in vitro setup to analyse explanted nerves and cell cultures, as well as accompanying signal processing and AI techniques for the creation of an efficacious closed-loop system. In order to achieve this goal, an in vitro setup will be developed and tested, alongside an AI-based algorithm for determining optimal filtering and stimulation parameters. As an initial step, a literature review on electrical recording and stimulation in vitro, ex vivo and in vivo will be conducted, and neuronal modelling and simulations of the vagus nerve will be performed. Prior data obtained from in vivo experiments in a pig and a rat will then be processed, analysed, and used for the development of an AI-based algorithm which takes the multitude of possible filter and stimulation parameters and adjusts them according to prior electrical recordings and desired functionality. Finally, this algorithm will be tested through experiments both in the proposed in vitro setup, but also in vivo to validate the efficacy of this preparation.